Muscles, motor control & mitochondrial superabundance - what's the connection?

Mitochondrial dysfunction is the commonest inherited disease of metabolism. Sensory ataxia (disrupted motor control) is a frequent early symptom of such diseases, and causes debilitating symptoms of falling and fear of falling. Mutations occur either in the mitochondrial genome itself or in mitochondrial genes encoded in the nucleus. Both produce a common defect: faulty energy production. We recently found that sensory nerve terminals reporting limb movement have a super-abundance of mitochondria and that these are specialised by selective upregulation of particular proteins. We therefore hypothesise these observations are linked, but more work is needed to test this. We want to understand, therefore, why nerve endings sensing movement have such high densities of mitochondria and if this might contribute to sensory ataxia.
The sensory dysfunction is due to peripheral neuropathy. This is classically said to affect nerve projections (axons) to/from muscles. However, it seems most likely that defects will affect cell areas where mitochondria are extremely abundant, and axons have low energetic demands and low mitochondrial abundance. In contrast, our new data shows mitochondria occupy a striking 32% of the sensory terminal volume. This is ~6-10 times more than in skeletal muscle fibres, often regarded as an example of a high mitochondria tissue, and even exceeds heart muscle. You will use electrophysiology, pharmacology and biochemistry of mitochondria to determine their role in sensory-terminal function. Immunohistochemistry and cutting-edge serial block face scanning electron microscopy (SBF-SEM) will determine if their structure here differs from mitochondria in other tissues. You will then look for functional and structural differences in mouse models with mitochondrial DNA mutations, and in other sensory terminals with high and low mitochondria abundance. The project is primarily in Aberdeen, benefiting from our decades of experience of studying function in these nerve terminals. Imaging, SBF-SEM and biochemistry will take place in Newcastle, which has world-class expertise in mitochondrial phenotyping, outstanding access to clinicians, clinical samples and data from the Newcastle Mitochondrial Disease biobank. Thus, you will both train in many techniques and develop important networks. Overall, from these comparisons of mitochondrial structure and function in normal, experimentally manipulated and diseased models, you will begin to unpick the important functional role of this super-high mitochondrial density in nerve terminals that detect movement, and their potential role in sensory ataxia.